Deep Ocean Circulation and Carbon Cycle Links During the Quaternary

The overall focus of this proposal is to reconstruct global deep-ocean circulation and the carbon cycle changes during glacial/interglacial cycles over the last 1.5 million years. During that time period northern hemisphere glaciation increased in intensity and the periodicity of ice ages shifted from a 40 kyr to a 100 kyr cycle. The causes for these changes are unknown, but were likely triggered by processes internal to the climate system. The research we propose will develop a better understanding of the mechanisms of past ocean circulation and its link to storage of carbon in the deep ocean. We focus on the Pacific, the largest deep ocean by volume, and the flow of lower nutrient Atlantic-sourced waters into it. The large volume of the deep Pacific means that changes in its circulation and carbon contents affect atmospheric carbon dioxide levels. We have chosen cores that allow comparison between multiple proxies of ocean circulation and climate variation. Their distribution along a major deep-water flowpath into the deep Pacific Ocean, and different depths in the water column, will allow us to reconstruct how much Atlantic-sourced nutrient and carbon poor water entered the Pacific.

We will measure neodymium (Nd) isotopes as a tracer of water mass on cores which already have multiple palaeoceanographic proxy records (bottom-water temperature, ice volume, benthic carbon isotopes, sortable silt, and others). This is the first time that all of these geochemical tools will be applied on the same cores and the samples of the same age, so we will be able to directly compare the results of these different tracers, both temporally and spatially. One core, ODP Site 1123, records ocean conditions going back 1.5 million years, with a well-developed chronology, while the Chatham Rise cores are a depth transect of cores from intermediate to abyssal depths. These cores will allow us to understand past changes from both temporal and vertical perspectives. Comparing Nd isotope records from the south-western Pacific to records from the Atlantic and Indian Oceans, can provide new information about changes in global-scale thermohaline circulation.

The combined use of Nd isotopes and benthic foraminiferal carbon isotope proxies can be used to deconvolve the role of ocean circulation, which affects both proxies, from global carbon cycling changes, which affect only carbon isotopes. The preliminary data we show in this proposal illustrate that the Nd isotopic composition of foraminiferal coatings is a robust archive of deep-water chemistry during the past few million years. We can now observe that many cores in the ocean have Nd isotope and benthic foraminiferal carbon isotopes which are compatible with changes in deep-water circulation on long pathlengths, though decoupling from this behaviour exists at some sites and time periods, including in the south-western Pacific. Having complete comparable records for both proxies will greatly advance our understanding of how water masses propagate through the deep ocean with implications for modelling how ocean circulation may react to anthropogenic climate change. Deep-water source and flow will also be constrained by an ocean model, which can use the distribution of multiple chemical proxies to deduce flowpaths and quantify the contributions of deep-water formation areas, as well as inputs at boundaries. The model can be used to fit all the palaeo-data, rather than simply doing scenario simulations, and global distributions of Nd isotopes can be produced and tested for different time periods. The model is high resolution for a palaeoceanographic study, but it is still computationally efficient enough to be run for many thousands of years. This data/model collaboration with a multi-proxy approach will transform our understanding of deep-ocean water-mass sourcing and structure and carbon storage at a key location in the global thermohaline circulation.

Potential impact
There is enormous public interest in how the ocean affects climate change, particularly in the United Kingdom where the moderate maritime climate is caused by heat released from the North Atlantic Drift; the idea of the "Gulf Stream shutting down" gives an immediacy to climate-change considerations ("Climate change: Gulf stream collapse could be like a disaster movie" The Observer, 29 November 2009; "Ocean changes will cool Europe" BBC News website, 30 November 2005). Our work on past ocean changes can be readily explained. This is of interest in itself, and the way that changes in ocean circulation have caused changes in the past is important for the understanding of future anthropogenic-forced climate change. The relevance of our work in testing models of future climate is easily appreciated. The research proposed here will further the scientific engagement of climate research with policymakers and the general public. It will not only show our understanding of how ocean circulation changes with time, but will also demonstrate how new techniques and approaches can advance the field. For example, the general public can be curious and sometimes sceptical about how we measure records of past climate change. In 2003, a famous climate scientist, Richard Alley, wrote in an article titled "Raising Paleoceanography" that the palaeoceanographic community needs to focus on generating "multiply replicated, intensely sampled, paleoceanographic type sections, together with additional attention to data reproducibility" which "would improve the breadth and reliability of paleoceanographic results". He argued that this would lead to "improved confidence in the science and the improved ability to communicate with the public and policy makers." What we are proposing directly answers this need, because our research group will be taking part in a scientific program to measure one of these "type sections" of climate change, with many different proxies. When the fifth IPCC report is published it is likely that public interest will increase. We plan to take advantage of this to explain the importance of our work, particularly that we are providing high-quality data for climate-prediction modellers, to allow them to calibrate their models. The results from this project will be educational to the general public and will also increase interaction between scientists and policymakers. We therefore seek funds to establish a temporary display in the Sedgwick Museum in Cambridge, for public talks (see Letter of Support from K McNamara), for two paid summer internships that will educate bright science students in climate research, and for a workshop to increase links between palaeoceanographers, climate modellers, and government and NGO policymakers.

The internships will introduce undergraduate science students to computational climate-modelling software and chemical laboratory techniques. They will also have an opportunity to learn transferrable skills, by taking a course in communication, and present the results of their research to sixth-form school pupils through school visits. PI Piotrowski has hosted similar internships before, is currently hosting a NERC Research Experience Placements scheme (REP) (summer 2012), and is a Director of Studies for Natural Sciences at Murray Edwards College in Cambridge, which specializes in preparing bright young women for high-profile careers. In order to forge links between palaeoceanographers, climate modellers, and government and NGO policymakers, we plan to organize a workshop, which will have as an output a paper in a newsletter such as Eos. Palaeoceanographic records allow climate-change modellers to test and improve their models. These results convince policymakers in government and NGOs, as well as climate-change sceptics in the general public, leading to committed government action worldwide, thus improving the quality of life on this planet for future generations, as well as our own.